Uncertainty Measures for AI tools in Medical Imaging

1) Brief description of the context of the research including potential impact

In the realm of medical imaging, machine learning, particularly deep learning, is gaining traction for its potential to transform how we analyse and interpret images. A key area of interest is automating the segmentation of medical images - a task traditionally performed manually, which is not only time-consuming but also prone to inconsistencies between different observers. Automatic segmentation using deep learning can significantly streamline this process, ensuring more consistent and accurate results. However, a major challenge remains in ensuring the reliability of these algorithms, particularly in their ability to quantify uncertainties in their outputs. This aspect is crucial for their clinical adoption, as it relates to the trust and safety of using automated tools in healthcare diagnostics.

2) Aims and Objectives

The main aim of this research project is to investigate and enhance the methods used for uncertainty quantification (UQ) in medical image segmentation. By building a basic convolutional neural network (CNN) to segment 3D medical images, the student plans to test and compare various UQ techniques, such as deep ensembles, Bayesian approximation, and out-of-distribution detection. Initially, the research will utilize multi-modal MRI data from the Alzheimer's Disease Neuroimaging Initiative (ADNI). Later stages will involve testing the model on a more complex clinical dataset, to assess its real-world applicability.

The specific objectives are to:
- Compare existing metrics for uncertainty quantification regarding their reliability and usefulness
- Research the development of novel uncertainty metrics
- Implement promising uncertainty metrics in machine learning based segmentation algorithm
- Test and evaluate on clinical dataset

3) Novelty of Research Methodology

The research project puts special emphasis on uncertainty quantification, an aspect that is currently still underexplored in the field. The research combines theoretical exploration with practical application, using a basic CNN model to methodically test and develop UQ methodologies. This approach not only contributes to the theoretical understanding of UQ in deep learning but ultimately aims to produce tangible improvements in real-world clinical settings.

4) Alignment to EPSRC's strategies and research areas

This project aligns with the EPSRC's research aims within healthcare technologies. Automated extraction of information from clinical data or images is a high priority research area of the EPSRC's research on medical imaging. Uncertainty quantification is a key component of ensuring robust and reliable algorithms in medical image analysis.

5) Any companies or collaborators involved

Currently no companies or external collaborators involved.